Predictive Performance Analytics Solution for Additive Layer Manufacturing

Magnitude is an Additive Layer Manufacturing (ALM) solution development firm. We specialize in Additive Layer Manufacturing (commonly known as 3D printing) process improvements and use of Metal Laser-Powder Bed Fusion (L-PBF) technology in industrial applications.

The Metal ALM process is inherently characterized by production efficiency losses that largely affect internal costs and thus ALM manufacturers' profitability. To overcome these efficiency problems, Operational excellence is widely used in traditional manufacturing, but never in ALM due to the process complexity and constant evolution of production processes. In our industry, no other player has yet figured out a way to apply Operational Excellence principles and metrics to Additive in a viable way, until now.

At Magnitude, we created **industry-specific algorithms to accurately assess the** **performance of Metal ALM systems** and allow manufacturers to visualize and act upon every single inefficiency affecting the production process. The result of this innovation is our core product concept, Uptimo, a predictive performance analytics **software that improves the performance of Metal ALM systems and significantly** **reduces the costs of production**, finally making Metal ALM businesses financially sustainable.

Uptimo's innovation lies in its unique set of algorithms that, thanks to the team's superior knowledge and experience in the industry, are tailored to the complexity of Metal ALM production as well as machine agnostic, and adaptable to the specific operational workflow of every manufacturer.

Uptimo is currently used to analyse Metal ALM manufacturer's historical production performance and make improvements on individual jobs within the larger scope of production. **This project will be dedicated to the development and** **customer validation of predictive performance algorithms**, to make its use in every ALM production facility a requirement in order to stay competitive, **enhancing our** **business capabilities** from supporting customers in production analysis **to being an** **integral part of their production decision-making process**.

At the moment, Uptimo analyses an organization's production data and provides instant feedback on the efficiency of equipment and operations. **With the development of predictive** **performance analytics, the software will help manufacturers make informed decisions on day-to-day actions, as well as any aspect of the process that impacts** **the final product costs and quality** without any prior process knowledge.

Furthermore, Uptimo shows the true efficiency of every job and the minimum price manufacturers should be charging for it. By eliminating mistakes and production wastes, Uptimo helps in training the organization towards reaching sustainable performance and optimizing capacity on existing systems, increasing ALM profitability and saving on capital investments.

The Uptimo software was first conceived in 2018, it has passed the initial feasibility study phase and is currently a full functioning beta version. The Uptimo beta has already received a lot of attention from multiple ALM manufacturers in the UK, Europe, and North America. The goal of the project is to develop new software features and bring it to market by next year.